greenroom re-united: revisiting and revisioning the archive of greenroom to map the programming of contemporary performance across Manchester

I conceive of this research project as being a parallel movement both backwards and forwards in time, a reencountering of past practice as a mode of communal wayfinding in the present performance ecology of Manchester and the UK, and a manifesting of the slipperiness and incompleteness of any archival project in performance project(s) that work across generations to open a future as much as memorialise a past.

The focus of this funded studentship, the proposed phases of research and methodology play directly into my interests, experience and personal history as a theatre maker. The opportunity it provides to think and work through legacy and it's relation to the current moment is exactly the opportunity I am looking for at this moment in my career as I seek to more fully integrate my work as a practitioner and my role as an academic through developing my research experience and profile.